Heriot-Watt University and Tritech International Limited

To develop a sound theoretical modelling of a novel technique for 3D sonar; informing the development of a demonstration prototype of the 3D sonar approach